Generative NLP for Designing mRNA Therapeutics

mRNA therapeutics are a class of drug which relies on the body's own capacity to create proteins from mRNA to achieve therapeutic outcomes. They are designed by finding mRNA sequences which encode specific proteins, e.g. highly immune-visible viral proteins for vaccines. Such mRNA sequences can then be produced made on large scale in a lab setting.
mRNA therapeutics have already shown tremendous promise during the SARSCoV-2 pandemic, but there is much room for improvement in terms of their development speed and therapeutic efficacy. Recently, promising attempts to
address these have been made by employing AI models for protein generation and protein-mRNA translation. These, however, miss out on the opportunities for higher efficacy resulting from joint optimisation of protein and mRNA targets.
This PhD will investigate the feasibility of using AI for generating mRNA sequences for therapeutics directly, and contrast the benefits and drawbacks against protein based approaches. These approaches will be then extended to capitalise on the joint optimisation to create ways of improving therapeutic properties such as stability. A key question will be how to make sequences which possess qualities, like human-like codon bias, which aren't found in natural mRNA used during training.